Skin-Agnostic Non-Invasive Blood Glucose Monitoring

We are developing the first accurate, non-invasive, wireless glucose monitoring system. The system consists of a wearable on-ear sensor, a mobile unit for receiving and displaying the glucose data, and a cloud-based software platform which interfaces with existing electronic health systems to store and provide data access to patients, carers or medical professionals. The sensor includes a transceiver system and a pair of wearable nano-composite metamaterial films, which comprise the core technology of MediWise. These films enable the transparency of the skin tissue to the electromagnetic waves, therefore improving the signal transmission trough skin up to two fold and the overall accuracy of the sensor. The main objectives of this system are to provide a pain-free, cheaper and more hygienic option to the current blood glucose monitors, while at the same time providing the user with the additional tools they need to effectively manage their condition.